People bereaved by suicide and support from their family and friends

Through qualitative interviews, this project will explore the informal support offered by close friends and family to those who have been bereaved by suicide. This data will inform the development of guidance as to the best practice for supporting inviduals who have been bereaved.